Cranfield University And Produce World Limited

To establish a company-scale soil information system to map, assess and monitor the soil resources and provide management, risk-assessment and decision-support tools.